Direct Energy Metering of Hydrogen and Natural Gas Blends

The project focusses on using the friction flowmeter measurement system to determine hydrogen content of blended natural gas streams. With the growing need for new decarbonised fuels, hydrogen blended with natural gas offers a stepping stone to help reduce carbon emissions (by 41 million tonnes CO2 per year) generated from domestic and industrial heating.

However, with less energy provide per unit volume and a maximum allowable content of 20% by volume, hydrogen blended streams need to be costed and controlled accurately to ensure safe operation of networks and accurate billing for customers.

The project aims to adapt the friction flowmeter solution to include the capability of determining hydrogen content in real-time using its existing measurement solutions and new algorithm developed during the project. The new algorithm will be a novel mathematical solution based off of new physical property data generated in a state of the art facility and a modified equation of state. The project brings innovation to the challenge through use of patented processes, new test data and the application of mathematical models in the one system.